Fermionic approach to height fields in the Abelian sandpile

The Abelian sandpile model is a mathematical model that exhibits a variety of complex behaviors. It is defined on a graph, typically a grid, where each cell (or vertex) can hold a certain number of grains of sand. Each vertex i has an associated height hi which is an integer representing the number of grains at that vertex. The configuration of the entire system is given by the set of heights at all vertices. The model follows a dynamics in three steps. Firstly, grains of sand are added one at a time to randomly chosen vertices. Secondly, if the height at any vertex exceeds a certain threshold k (typically four in a 2D grid), that vertex topples, distributing one grain of sand to each of its neighboring vertices. This can cause neighboring vertices to exceed their thresholds and topple as well, leading to a cascade of topplings, known as an avalanche. Finally, the sandpile stabilizes, meaning this process continues until all vertices are below the threshold, resulting in a stable configuration. Although the Abelian sandpile model and its height fields seem straightforward, studying them poses numerous challenges, the key one being their non-locality: the behavior around a site can impact sites very far away from it, making it difficult to analyze and predict via exact formulas.
The goal of this project is to provide a thorough and rigorous characterization of the height fields utilizing a physics-based method known as Grassmannian calculus, addressing a long-standing open problem in the physics community. Namely, we wish to describe the scaling limit of the height fields by computing some of their limiting observables. This is particularly challenging and interesting for k>1, which are non-local fields with long-range dependence.
In order to efficiently handle the combinatorial complexity of the geometric constraints of these functions, we will “put geometry into algebraic form” using Grassmannian variables. Grassmannian variables are a tool used by physicists to describe subatomic particles (fermions) that obey Pauli’s exclusion principle. They become extremely useful in probability because they allow one to write key quantities for lattice systems in an algebraically convenient form. By finding the relation between the height fields of the Abelian sandpile and carefully chosen Grassmannian variables we will derive, for instance, multipoint functions of the heights in the scaling limit as the size of the graph grows. We will also analyze a range of graphs to demonstrate the robustness of our methods, showcasing their ability to handle diverse variations and make predictions in numerous setups.
This will help probabilists and physicists alike to determine the limiting field theories behind the height fields of the Abelian sandpile. There is also a keen focus on integrating Grassmannian variables with widely used techniques in statistical mechanics, and to develop rigorously Grassmann calculus as an important worktool for scientists interested in lattice models with geometric constraints, such as the sandpile.